Development of a Microfluidic Probe for High-Content Single Cell Analysis

The golden standard in assessment of cellular function and state is by biochemical analysis such as qPCR, ELISA etc. Usually these measurements are based on whole cell populations of 1000s to 1000000s of cells. As there is a natural variance between cells, it is therefore of interest to analyse samples from smaller populations to single cells. As the analysis generally is acquired from a Petri dish or similar it is difficult to reduce the number of cells without reducing the concentration of the analysis too. However, with the use of a microfluidic probe, it is possible to sample directly in a Petri dish from a select population. Using this method it will be possible to sample from micro-array samples for higher throughput.

In this project we will develop a microfluidic probe platform based on an inverted microscope. This will involve the design of new probes and manipulation mechanics. Once assembled, it will be applied on a range of cell system to validate the process.